Water Purification Using Novel Biomaterials

Nearly half of the world’s population will lack access to sufficiently clean water by 2030 (WHO 2015) and increasingly polluted water sources are a challenge to industry, environment and human life around the world. Persistent, toxic, pollutants such as arsenic and chromium accumulate in water supplies and the toxic anion variants of these heavy metals are difficult to remove with current technology due to their complex chemistries. Present strategies to handle these harmful pollutants via filtering (AOP) or chemical removal are expensive, high energy, and not environmentally friendly. “Adsorbent” materials, that pollutants stick to when water flows over or through them are a promising solution but current adsorbent materials are either too low performance or very expensive. CustoMem are engineering biology to produce biological materials designed at the chemical level to trap these pollutants. This is a sustainable, economically accessible biological solution to a global problem. CustoMem's materials are sterilised before usage and can be responsibly used in existing water treatment infrastructure as a drop in solution.